Photoluminescent Evaluation and Analysis of New Materials

STG Aerospace is seeking funding from the Innovation Vouchers scheme to design the next generation of energy saving hybrid photoluminescent safety products. In order to develop such products, advice will be sought from an academic expert with test capabilities in hybrid photoluminescent materials to initiate and evaluate ideas for new and improved products.